Joint data- and model-driven attention-based integration of imaging, proteomics, and metabolic modelling

Food fermentation is a complex process that involves the conversion of raw food materials into more desirable products through the action of microorganisms. Controlling the growth and activity of microorganisms during fermentation is crucial, as uncontrolled growth can lead to over-fermentation, off-flavours, and spoilage. Food industries like Quorn utilise multiple large-scale airlift fermenters (150,000L volume), each capable of producing 50 tonnes of paste per day. To reduce the carbon footprint and achieve cost savings, Quorn aims to optimise the fermentation of the main ingredient, mycoprotein, synthesised by the fungal organism F. venenatum.

A major challenge faced by Quorn is that continuous flow systems of F. venenatum lead to the onset of mutant strains (known as C-variants), which develop altered branching patterns (hyphae). This results in major changes in the texture of the product, which becomes more crumbly. At the moment, this leads to a premature termination of the fermentation, with large cost and emission implications. Early detection of hyphal morphology and metabolic characterisation of the fermentation would be critical for predicting its outcome, allowing an extension of the duration of the fermentation cycle and therefore optimal production. Using deep learning for this task is a promising avenue, but it would require a new method to combine imaging, proteomics and metabolism.

To fully characterise the metabolic activity of F. venenatum, we aim to construct a metabolic model to simulate its growth and predict its metabolism during three Quorn fermentation campaigns. This model will also enable a computational simulation of the growth of the fungi under the constraints imposed by substrates in the fermentation medium. In turn, the medium composition can then be optimised to more closely match the needs of Quorn in a variety of conditions.

Metabolic models can mechanistically interpret the fermentation process, but they usually show lower predictive accuracy. We will therefore combine metabolic modelling with deep learning through a purpose-built attention-based architecture. This approach will maintain or improve the predictive accuracy of deep learning methods, while crucially enabling full biological interpretation of the predictions.

The deep learning architecture will: (i) integrate imaging, proteomics and metabolic modelling into a unified framework; and (ii) obtain multi-modal predictors of hyphal length, early detection of spores and hyphae branching in F. venenatum. This would provide, for the first time, growth prediction of F.venenatum in fermentation, which can be interpreted in terms of their mechanism of action, resulting in a significantly higher potential for improved fermentation outcome.

Crucially, the interpretation of the results will be achieved using a combination of data-driven and knowledge-driven methods, which will analyse the important features on which the model is building its prediction, and generate targetable biomarkers that can influence F. venenatum growth and Quorn food texture.

An extensive validation of the proposed deep learning model will be carried out to ensure the robustness of the model and its applicability. We will use a separate cohort of imaging, proteomic, and metabolic modelling data, and evaluate the results on fermentation data generated by Quorn. The model predictions will be also compared with the existing manual procedures used by Quorn when selecting when to stop a fermentation process.

Overall, this project will provide a new methodological pipeline that combines context-specific genome-scale metabolic modelling and attention-based deep learning, and will predict the fermentation outcome in live fermentation contexts provided by Quorn. Our approach has the potential to mechanistically characterise the fermentation biomarkers influencing the F. venenatum growth and improve the resulting Quorn food texture.

Technical abstract
Food fermentation is a complex process that involves the conversion of raw food materials into more desirable products through the action of microorganisms. A major challenge faced by Quorn is that the fermentation of F. venenatum, when run for long growth periods (30~35 days), leads to the onset of mutant strains (C-variants).

Attempts at predicting fermentation performance have been performed with metabolomics, but the challenge remains as measured metabolomic profiles cannot be turned into a genome-scale activity map of metabolism. To fully characterise the metabolic activity at the genome scale, we aim to construct a sample-specific metabolic model to simulate F. venenatum growth and predict its metabolism.

The metabolic flux rate predictions achieved with the model will be then leveraged within an attention-based multi-modal architecture, which we will design and build to combine imaging, proteomics and metabolic modelling collected on 630 samples provided by Quorn. The architecture will be used to predict: (a) hyphae length, (b) the presence of spores (gonidia); and (c) hyphae branching.

We expect the metabolic model to inject mechanistic knowledge into the deep learning architecture, improving its accuracy and crucially enabling a mechanistic explanation for its predictions.

To this end, the interpretation of the deep learning model will be achieved using a combination of model-agnostic and mechanistic methods: (i) Data-driven, to identify the important features of each data type influencing the prediction; (ii) Attention-based, to analyse the attention weight of the important features on which the model is building its prediction, both within and across the modalities; (iii) Mechanistic, to generate knowledge-driven and targetable biomarkers by finding the metabolic modifications that influence F. venenatum growth and the resulting food texture.